Channel TBX Webcast

Channel TBX, (The Black Xperience) is a pioneering Community Webcast dedicated to empowering the Black community in Tees Valley. Our primary objectives encompass amplifying Black voices, spotlighting businesses, and fostering cultural empowerment. By celebrating the rich heritage and vibrant culture of the Black community, Channel TBX aims to cultivate a strong sense of belonging and community cohesion. We prioritize local businesses, voices, and talent, providing a platform for storytelling, dialogue, and meaningful engagement. Our programming includes weekly news Bullins, live-streamed reporting, pre-recorded interviews, event coverage, talk-shows, documentaries, and short-films, all simulcasted across our social media platforms. By addressing the underrepresentation of Black narratives in regional media, TBX not only educates and entertains but also serves as a catalyst for positive social change throughout the North East. Join us as we embark on this journey of empowerment, education, and celebration of diversity.